Deciphering roles of CASK in apoptotic stress response and tissue growth control

Multicellular organisms need to maintain the right balance between removing unwanted cells and stimulating tissue recovery for optimal health, especially when facing various stresses like heat, radiation, pathogens, and toxins. To achieve this balance, apoptosis, a major form of cell death, is often employed to remove damaged or less healthy cells. However, we still do not fully understand how apoptosis and the subsequent tissue recovery are coordinated.

An interesting discovery is that cells undergoing stress-induced apoptosis release signals that stimulate compensatory cell proliferation, known as apoptosis-induced proliferation (AiP). AiP is essential for wound healing and tissue regeneration in various organisms including Hydra, Drosophila (fruit-flies), and mice. Uncontrolled AiP, on the other hand, can contribute to tumour development and cancer recurrence in pathological conditions. Hence, understanding how AiP is regulated provides valuable insights into the connection between stress-induced cell death and tissue recovery, with implications for human diseases.

To study the regulation of AiP, we have used Drosophila as a model organism due to its advanced genetic tools and evolutionarily conserved cell signalling pathways. Previously, we have revealed that caspases, key enzymes driving apoptosis, also trigger AiP. In particular, the Drosophila caspase-9 (Dronc) initiates c-Jun N-terminal Kinase (JNK) signalling, a stress response signalling pathway, leading to AiP. More recently, we further uncovered that actin filaments inside cells undergo reorganisation to activate AiP. However, the regulatory mechanisms of actin remodelling that drives AiP remain unclear.

We have now identified a membrane-associated scaffolding protein, named CASK (calcium/calmodulin-dependent serine protein kinase), which plays a critical role in regulating actin remodelling and JNK activation in AiP. Interestingly, we observed an increase in intracellular calcium in AiP signalling cells. Loss of CaMKII, a calcium-dependent kinase that interacts with CASK and mediates calcium signalling, inhibited AiP. We hypothesise that CASK works together with calcium signalling to control actin remodelling and AiP.

Importantly, upregulation of human CASK has been associated with several types of cancer including the colorectal cancer, but the underlying mechanism is not known. Using a Drosophila intestinal tumour model, we observed that loss of CASK suppressed tumour growth, suggesting a direct relevance of the proposed basic research to understanding how diseases develop.

Building on these initial findings, this proposal aims to unveil the roles of CASK and calcium signalling in AiP, and their significance in tissue regeneration and growth control. To achieve this, we propose three scientific objectives: 1) investigate how CASK regulates AiP and its role in tissue regeneration, 2) examine calcium and actin dynamics in AiP and how CASK regulates them, and 3) elucidate the roles of CASK in intestinal tumourigenesis.

Completing this project will reveal CASK as a novel molecular link connecting apoptotic stress response to tissue recovery, and will highlight its crucial role in controlling tissue growth. This will significantly advance our understanding of AiP and its relevance to human diseases, including cancer. Therefore, this research aligns with the BBSRC Strategic Priorities on "understanding the rules of life", "bioscience for an integrated understanding of health", and "the replacement, refinement, and reduction (3Rs) in research using animals", as we use the fruit-fly Drosophila to address questions directly relevant to humans.